University of Essex and Atlantic Microwave Limited

To develop microwave antenna products using ground-breaking liquid crystal technology for operation at commercial and military frequencies either as stand-alone components or for integration into light-weight, miniature communications and test equipment.